Terahertz imaging and spectroscopy of skin for medical diagnosis

The aim of the project is to take significant steps towards the development of a THz imaging system that can be applied in a clinical setting for the imaging of patients to diagnose potential skin diseases. At present, work still needs to be done in improving the repeatability of the imaging results, for example by controlling the pressure and accounting for occlusion effects.

It has already been established that THz systems are able to observe a contrast between healthy and cancerous tissue, however repeatable parameters for healthy and cancerous skin need to be defined. In particular, I the potential applications of THz in detecting early stages of skin cancer and to defining preoperatively the lateral extent of tumours below the skin will be studied. Hannah will visit and collaborate with the THz company in Cambridge, TeraView Ltd to learn from their experience of developing THz instrumentation. She will also collaborate with the international cosmetic company, Lubrizol, for advice on aspects relating to skin product research.